InnVouch Round 11 Seevcam

Our team created a novel online interviewing software-as-a-service (SaaS) open data video platform SeeVcam.Our intelligent system is reinventing the live synchronous interviewing by providing a shared, face-to-face, real-time experience. It integrates every aspect of interviewing processes (live video stream, CV, candidate screening, rating and analytics) into one, easy-to-use video platform.